Renormalizable quantum gravity

In this project the role of the Wilsonian renormalization group properties
in the conformal sector of quantum gravity will be developed to understand
further the mathematical structure and the physical consequences for
cosmology and more generally.